Mojo Voucher Application

In order to develop our Spanish dipping sauce into a retail-ready product, expert external help is required in the areas of nutritional performance, microbial content and shelf-life extension.